Driving Green Recovery: Developing Effective Approaches to Circularity in Consumer-Retail Interactions

Driving Green Recovery: Developing Effective Approaches to Circularity in Consumer-Retail Interactions